Applicant awarded GW4/BioMed award, withdraw from SWDTP. Annex B also refers to HW & AQM. Checking with Sups 23/01. Sup confirmed yes to all 3 pathway

Applicant awarded GW4/BioMed award, withdraw from SWDTP. Annex B also refers to HW & AQM. Checking with Sups 23/01. Sup confirmed yes to all 3 pathways. URSA/ESRC. FR - UG and PG certs. 21/01/20 CY. Annex B uploade